The Effect of PTSD, Dissociation and Interoception on Responses to Touch

Traumatic events are common, with 50% to 70% of people experiencing a traumatic event during their lifetime (PTSD UK,
n.d.). Trauma can result in mental health conditions, including PTSD and dissociative disorders, with 4 in 100 people being
diagnosed with PTSD (Mind, 2020). Dissociation is a common symptom and sub-category of PTSD, with 14.4% of PTSD
patients experiencing dissociative symptoms (Stein et al., 2013). Dissociation can also occur independently of PTSD, with the
most common types of dissociation being depersonalisation and derealisation. Dissociative disorders have a lifetime
prevalence rate of 9% to 13% (Langeland et al., 2020). This links to interoception, as dissociation relates to less awareness
of the body. It is important to study these conditions as they can impact daily life and wellbeing. This area of research can
lead to the development of treatments, ranging from talking therapies to social support in the community, with recent
research focusing on touch-based therapies in PTSD (Reeve, Black and Huang 2020).
Touch is an important area of study, as it is experienced in a variety of social situations. It has been argued that touch is
essential for wellbeing, with childhood trauma often causing touch aversion in adulthood (Maier et al., 2020). Early research
focusing on the importance of touch in childhood was by Harlow and Zimmerman (1959), who found that baby rhesus
monkeys preferred touch from a cloth mother, rather than a wire mother, regardless of whether the mother offered milk.
This study highlighted the importance of touch and comfort in infants, as monkeys appeared less distressed when they could
seek comfort from the cloth mother. Later research, which expanded on Harlow and Zimmermanâs (1959) study, by
Harlow, Dodsworth & Harlow (1965), demonstrated the impact of parental touch during infanthood on wellbeing. Monkeys
were raised in isolation, without touch or comfort, leading to aggression and an inability to regulate emotions, which can be
predicted in humans who experience childhood trauma. This highlights the importance of touch in supporting wellbeing
throughout development and adulthood. In the proposed research, Study 1 will include questionnaire measures to determine levels of PTSD, dissociation and
interoception. Furthermore, I will use the Touch Experience and Attitudes Questionnaire (TEAQ; Trotter et al., 2018) as a
comparison measure, to determine if touch attitudes can be predicted by PTSD, dissociation, or interoception scores. Study 2
will involve participants with high scores on the questionnaires from Study 1, as well as participants with low scores as
controls. This study will measure neural responses to touch using electroencephalogram (EEG), event-related potentials
(ERP) and heartbeat evoked potentials (HEP), looking at responses when participants receive touch on the hand and
vicarious touch on the hand and abdomen. This will determine whether levels of PTSD, dissociation or interoception will
affect neural responses to touch and whether this differs between touch on the hand and vicarious touch on the hand and
abdomen. The use of HEP will determine whether neural responses can be associated with heart rate (HR). Study 3 will
expand on Study 2, including expected and unexpected touch, to determine whether unexpected touch will affect touch
responses more than expected touch. Advanced quantitative methods will be used to analyse multiple dependent and independent variables. I will use
multivariate multiple regression to determine whether there are relationships between the variables, also adding moderators
to this model in Studies 2 and 3. This will create impact as related literature has never combined PTSD, dissociation,
interoception and touch responses. Therefore, this research will increase the understanding of PTSD and dissociation, as well
as their link to interoception and neural responses to touch.